North West Regional College and Gallagher & Mc Kinney Limited KTP 23_24 R1

To develop a new digital fabrication process which will merge existing technologies, creating a more user friendly customer platform and improve the manufacturing and tendering process and reduce the carbon foot print.